Fytotec - Innovative Biodegradable Dispensers for Sustainable Pest Management

Fytotec, a leader in sustainable pest management solutions, is collaborating with ASTUTE (Advanced Sustainable Manufacturing Technologies) to develop an innovative biodegradable pheromone dispenser for Integrated Pest Management (IPM) systems. The project addresses pressing environmental and operational challenges faced by growers, such as the short lifespan of current Fytotec dispensers and their reliance on non-biodegradable materials.

Traditional dispensers typically last 4--5 weeks, requiring frequent replacements that increase labour costs and generate significant agricultural waste. Fytotec's novel biodegradable dispenser will extend the lifespan to 10--12 weeks, offering a sustainable alternative that reduces costs, improves pest monitoring accuracy, and aligns with global sustainability goals. The project integrates advanced biodegradable polymers with controlled-release technology to ensure consistent pheromone dispersion while naturally degrading after use, minimising environmental impact.

ASTUTE brings expertise in polymer science and cutting-edge testing facilities to optimise the dispenser's performance under real-world agricultural conditions. The project outcomes include a validated dispenser, technical insights, and a scalable production model. These innovations support the UK's net-zero strategy and Sustainable Farming Incentive by promoting reduced pesticide use, enhanced biodiversity, and waste minimisation, aligning with the development of eco-friendly pest control methods.